Measurements of observables sensitive to CP-violation in weak-boson self-interactions

Application of machine-learning techniques to search for new sources of CP-violation in weak-boson self-interactions. Project involves the analysis of data collected by the ATLAS experiment at the Large Hadron Collider during Run-II and Run-III. In addition, the student will work on the Muon Trigger system, developing and evaluating trigger algorithms for Run-II data acquisition